FishScience Insect meal fish food trial

An independent aquatic research facility would be able to run the necessary feeding trials to determine the benefits to the fish of using insect meal as a key ingredient in tropical and goldfish flake foods. Quantative comparisons with existing foods would include waste production, food conversion ratios and fish performance measures